Telling Tales of Engagement: The Wray Broadband Project

This proposal seeks to tell the story of the Wray Broadband project in a fairly unusual fashion: through the construction of a digitally enhanced 'scarecrow' to take part in the annual village scarecrow festival that takes place in May. Both the design and construction of the scarecrow and the actual festival itself, including the village parade, would then become part of a documentary film. Lancaster University students will be involved in the detailed design of the scarecrow - but we expect it to incorporate a moveable camera (so that the scarecrow can provide images to its own blog, twitter feed, and so on).

In parallel to the development of a physical scarecrow, we propose to build a 'virtual festival' application that showcases scarecrows designed by local schoolchildren. The application, available to iPhone and Android devices, will require users to interact with the digitally enhanced scarecrow in Wray, in order to 'open up' a new set of scarecrows across the village that can only be viewed through the mobile device when stood in key locations. We plan to incorporate a competition element into the application, awarding users points for visiting the locations around the village and tagging (or 'catching') the virtual scarecrows. All the scarecrow designs and the application development will form part of the eventual documentary.

After the festival we anticipate the scarecrow going on tour at museums and galleries and, in this fashion, together with other artefacts and applications, telling the tale of the Wray Broadband project.

Potential impact
We intend to tell the story of the Wray Broadband Project via a variety of outlets. Firstly, we will construct a digitally enhanced 'scarecrow' to take part in the annual Wray village scarecrow festival in May 2013. Secondly, we will build a 'virtual festival' application for mobile devices that showcases the scarecrow festival and includes designs created by local schoolchildren. Finally, we will produce a 5-10 minute documentary film that describes the design and construction processes for both the physical and virtual scarecrows. After the festival we anticipate the scarecrow going on tour at museums and galleries and, in this fashion, together with other artefacts, the video and mobile application, telling the tale of the Wray Broadband project.

We will work closely with our Knowledge Business Centre (KBC) based in InfoLab21, who will support this dissemination activity via a multifaceted approach, including hosting public events, working with community groups and industry partners, and communication via their public facing website.